Feasibility study to maximise the value of our berry and asparagus Intellectual Property (IP) portfolio internationally.

Global Plant Genetics has been succesful in gaining a grant from Innovate UK. It will enable them to carry

out commercial research feasibility studies and meet potential partners for their Intellectual Property

portfolio of berries and asparagus internationally. The grant funding will enable them to research the

market requirements in more detail in each country as well as gain a better undertsanding of local

growing conditions and cultures. This would not be achievable without international travel, spending time

with growers and shippers, as well as personally understanding the localised requirements. The cost of

this travel and time would have been prohibitive to our company, but this grant will allow us to fast track

the developments within our business and also identify other commercial opportunities for future

collaboration.